Particle Physics Capital Equipment Request

Experimental particle physics addresses fundamental questions about the structure and behaviour of the Universe at the level of the smallest particles of matter, the quarks and the leptons, and at the largest cosmological scales, striving to discover the nature of dark matter. We are exploring fundamental properties of particles at the Large Hadron Collider (LHC), developing the particle accelerators of the future, searching for dark matter with new kinds of particle detectors, and developing the theory needed to interpret this data and motivate new directions in particle physics.

We are contributing to the ATLAS project at the Large Hadron Collider at CERN, which recently discovered the Higgs boson. We have constructed and commissioned electronic systems for the detector and the software that drives them, and now focus on data analysis. In particular, we work on measuring the properties of the Higgs boson, which until recently was one of the key missing elements of the Standard Model of particle physics at present, and on searches for supersymmetric particles and other exotic phenomena, that are expected to exist. We also work on data analyses to understand better the properties of the top quark and the structure of the proton.

Conquering the high energy frontier in particle physics requires new accelerator science. We are developing advanced and novel accelerator technology, providing expertise, research, development and training in accelerator techniques, and promoting advanced accelerator applications in science and society. Specifically, we develop novel electron accelerator diagnostics, such as laser-wire transverse emittance measurement devices, resonant cavity beam position monitors and beam generated radiation monitoring and applications. We are also involved with various studies devoted to the realisation of a high energy linear collider, and novel Laser-Plasma acceleration technology. We are also developing state of the art software to simulate beam losses in high energy accelerators and will apply these to current LHC operations and LHC upgrades for the future.

Cosmological measurements determine that dark matter makes up five times more of the energy density of the universe than the particles we know of. Although the existence of dark matter is inferred from its gravitational interactions, it has not yet been directly detected in terrestrial laboratories. Direct detection experiments seek to observe dark matter scattering on target detector nuclei. To explore these fundamental issues, we have set up a new dark matter group to participate in a world-leading dark matter search on DEAP/CLEAN, a liquid Argon detector with unique potential for scaling to multi-tonne masses, and with the DMTPC detector development program to measure the dark matter wind, which can correlate a dark matter-induced recoil signal with the earth's motion through the galactic dark matter halo.

Potential impact
The beneficiaries from this research include:

Employers of numerate and scientifically literate staff
- particle physics PhD's are highly sought after outside of academic in physics related jobs and also in industry and finance.
- undergraduates are attracted to science degrees by their excitement by particle physics; these graduates subsequently go into the wider workforce.

Wider public through a greater appreciation of fundamental physics
- the huge exposure of the LHC and the excitement of the Higgs boson discovery in the UK media demonstrates national interest in particle physics
- scientific discovery is part of the human condition and has a strong role in the culture of the nation.

Users of computing
- The LHC analysis needs vast computing resources that have necessitated developing transformative computing systems, namely the Grid, that has set new scales for distributed computing and is also opening up new possibilities outside of particle physics.
- students emerge from our research programmes well versed in state-of-the art computing and bring this expertise to industry and finance.

Users of radiation detection instrumentation
-The dark matter group at RHUL works on low-background radiation detector development, which have commercial applications in the areas of low energy gamma and direction-sensitive neutron detection.
-In order to advance the impact agenda, we have endorsed a SEPNET/IPS Fellowship application by the University of Surrey to collaborate on developing technology transfer projects to explore commercialising radiation detectors based on our R&D efforts, and associated instrumentation and techniques.